eSTAR deployment

An increasing number of telescopes can be accessed via the internet, allowing observations to be requested remotely. This gives us the possibility that observations could be requested by computers, who could them assess the resulting data, and make intelligent decisions about what follow-up observations should be made. The eSTAR project has pioneered such a 'thinking telescope network', and created a test network which has carried out some scientific programmes. Here we are applying to enlarge the network, and the range of science it carries out, to make it easily usable tool for astronomers.